Simulation studies of the LUX ZEPLIN (LZ) detector calibrations and data analysis

LUX-ZEPLIN is a next generation Dark Matter experiment to be deployed at the Sanford Underground Research facility in Lead, South Dakota (USA). It will use 10 tonnes of liquid xenon and 500 photomultiplier tubes (PMT) to detect extremely rare events of dark matter interactions with regular matter. For the unambiguous detection of the elusive dark matter particle called Weakly Interacting Massive Particle (WIMP) a rigorous detector calibration programme is required. The experiment will use a suite of internally dispersed (83mKr, 131Xe, 220Rn and CH4 labelled tritium) and externally deployed sealed neutron (AmLi, 205, 206BiBe, 252Cf, 88YeBe) and gamma (57Co, 22Na, 133Ba, 228Th) radiation sources to provide high statistics calibration of the response to background events and WIMP signal. Rare-event experiments require exquisitely a well-calibrated detector as well as extremely accurate simulations tuned on existing calibration data, to model the detector response. In addition to the calibrations, all data analysis steps have to be extremely robust. A very important step is to extract and identify single photons from the pulse trains that the digitizers record from the electronics chain comprising PMT, cabling, amplifier board and further cabling. Algorithms to do this exist and have been tested at a level suitable for existing experiments, however, further improvements can be made by incorporating new techniques and the expanded understanding of detail of the detector response. The goal of this project is to perform detailed simulations to provide an optimal understanding of the detector response to calibration sources. The project objective is to simulate events from neutron and gamma sources used in the LZ experiment and reconstruct events' position and energy spectra, which is a key part of the detector calibration. Improving on photon detection, reconstruction and triggering effort will involve generating simulations of particular events in a xenon time projection chamber (re-using calibration events, for example), events from data recorded in previous experiments and using all possible information that is available in order to provide and validate a suitably enhanced algorithms. The project is computer based, using GEANT-based simulation, the ROOT data analysis package and the LZAp analysis framework. It is carried out within the LZ Collaboration of which Oxford is a member. The particular project will also have an element of collaboration with our LZ colleagues at RAL who have responsibility for contributing to the LZ calibrations effort.